Re-manufacture of end-of-life parts using additive manufacturing technology

Technology advancement within the automotive industry renders many serviceable vehicles economically non-viable to repair through the cost of new OEM replacement parts. This has created an opportunity for an increasing number of part re-manufacture specilaists, using the original components as a core on an exchange basis, contributing to the objectives of the circular economy.

This opportunity is already established for relatively simple, but labour intensive, electronic repairs, but untapped in terms of more hardware based opportunities, such as metal replacement parts in non-loadbearing applications.

There is an opportunity for SME re-manufacturing specialist to capture the advances in the additive manufacturing environment, such as 3D printing and sintered laser cladding, using these technologies for cost effective low volume part re-manufacture, eliminating materials from the waste stream and enabling their re-use.